AI4HERITAGE - A Next-Generation AI for Sustainable Building Retrofitting

The AI-Driven Heritage Building Conservation and Retrofitting (AI4HERITAGE) project is a ground-breaking initiative aimed at preserving historical structures while advancing sustainability. This innovation is a comprehensive solution that leverages artificial intelligence (AI), the Internet of Things (IoT), and advanced sensor technology to optimise the conservation and retrofitting of heritage buildings. What sets this project apart is its holistic approach, seamlessly combining heritage preservation with energy efficiency and sustainability.

In summary, AI4HERITAGE solutions improves business productivity and efficiency in the construction sector by streamlining documentation, enhancing structural analysis, preserving materials, providing restoration guidance, enabling efficient virtual reconstruction, offering data-driven decision support, optimising planning and monitoring, facilitating remote detection, enhancing engagement and education, and reducing costs. These improvements not only benefit conservationists but also contribute to the long-term preservation and sustainability of our cultural heritage.